Optimal Impartial Mechanisms

In many settings of practical concern a close connection exists between the expertise held within a group of individuals and individuals' selfish interests, which may prevent the expertise from being offered in an impartial way. Examples of this phenomenon can be found in scientific peer review, which is based on the very idea that the quality of scientific work is best judged by peers of the scientist or scientists carrying out the work, in peer grading, where students on a course assess the work of other students and thus relieve pressure on teachers and enable better quality teaching or larger class sizes, and in the appraisal of employee performance, which relies on reports from other employees to make decisions regarding bonus payments or promotions. In all of these examples we are interested in aggregating individuals' impartial assessment concerning other members of the group into a collective judgment, but honest reporting may be compromised by selfish interests: the interest of a scientist to receive funding for scientific work and publish the results of this work, the interest of a student to do well on a course, or the desire of an employee to receive a bonus payment or be promoted. As it is often reasonable to assume that individuals will provide impartial assessments as long as they cannot influence the resulting judgment about themselves, it makes sense to consider what we call impartial mechanisms for aggregating individuals' reports, procedures that select an outcome in such a way that truthful reporting is in each individual's best interest. The mathematical study of impartial mechanisms is part of the area of mechanism design in microeconomic theory, and specializes the larger class of incentive-compatible mechanisms to settings where reports amount to an assessment of the members of a group and the preferences of an individual only concern the collective judgment of that individual. The study of impartial mechanisms is relatively new and only a small literature exists on such mechanisms, specifically for the allocation of a fixed amount of a divisible resource and the selection of a fixed number of individuals. The proposed project sets out to rigorously study optimal impartial mechanisms for a larger class of settings: selection with and without abstentions and with or without intensities, assignment, and ranking. An impartial mechanism is called optimal in this context if among all impartial mechanisms it maximizes the overall quality of the solution. New mathematical insights regarding impartiality will be used to develop new practical mechanisms for real-world problems of peer review, peer grading, and performance appraisal. These mechanisms will be tested and made available to the public as part of a free online service, which will also be used to investigate real-world impartiality requirements and new application areas.

Potential impact
The project seeks to advance the theory and practice of optimal impartial mechanisms, and due to the high practical relevance of such mechanisms promises significant direct benefits to society and the economy. Intriguingly some of the most compelling applications of impartial mechanisms are in research and higher education, where they have a potential to further increase impact in the future.

An assumption of impartiality is at the core of scholarly peer review, but the mechanisms used in peer review today do almost nothing to guarantee impartiality and in principle are vulnerable to both deliberate manipulation and unconscious biases. While the impact of such vulnerabilities is difficult to assess, impartial mechanisms for scientific peer review have the potential to significantly improve the allocation of a scarce resource. As a consequence the most qualified individuals will work on the research problems most important for society, and the outcomes of this research will be disseminated more quickly. Impartial mechanisms for peer grading can help to ensure that the increase in the number of students taught and in the diversity of the student population offered by massive open online courses do not come at the cost of a lower quality of teaching and assessment. In public services and business, impartial mechanisms for performance appraisals have the potential to improve recruitment, retention, and staff-project scheduling, and thus to increase motivation and happiness of staff as well as overall productivity.

In all these applications impartial mechanisms will allow organizational knowledge held by individuals within an organization to be shared more freely and without consideration of selfish interests. In addition to a more effective and more efficient use of knowledge and resources, such increased freedom and openness can also help more generally to improve the processes, practices, and culture of organizations. While a better use of knowledge and resources will benefit research, higher education, public services, and businesses throughout the world, it is of particular importance for the UK due to its world leading position in research and higher education and the high relative contribution of services industries to its economic output.

An integral component of the project is the development of a free online service that will be used for mechanism prototyping and evaluation as well as for public engagement. The service will allow members of the public to apply impartial mechanisms to real-world problems and gain a better understanding of the role of incentives in decision-making and of existing and future mechanisms that mediate these incentives. We hope that it will also raise the profile of mathematical research at the boundary of economics and optimization, and will guide this research toward new application areas. Our efforts in this context will expand on the existing services Spliddit and RoboVote in terms of new application areas and provide new functionality for testing mechanisms on real-world data, engaging with the public on mechanism design and impartiality, and identifying new applications of impartial mechanisms and new research questions.